Marine Terminal Energy Independence – Solar / Hydrogen Feasibility Study

This project brings together UK shipping and innovation to lead development of zero emission port infrastructure. We are investigating production and distribution of energy, for all facilities on the extremities of national grid infrastructure.

"Time and tide wait for no one", meaning ports often operate 24/7 with intense activity transitioning cargo from ships to road or rail networks. They rely primarily on diesel fuelled machinery to make that transition, creating multiple emission sources 365 days/year

By generating and storing green energy onsite, we can eliminate not only our own emissions, but also incoming and onward energy requirements for extended transport network.

Shipping is an essential supply chain for 85% of goods entering the UK. Overall it emits around 3% of total global CO2\. We have the possibility of improving air quality and leading clean shipping technology as part of the UK's Clean Maritime Plan.

The University of Kent will create a model of energy supply, energy demand and the options for hydrogen technology. This model will have a focus on small ports and terminals, where grid infrastructure (lack of capacity), style of operation (short notice operation and intensity due to tidal access) means other types of energy infrastructure, such as electricity are less attractive and less viable solutions. The latter requiring different storage modes for different applications (batteries) and planning for charge times and accessibility.